Combating orbivirus infections of livestock: understanding of the molecular basis for protein function/virus phenotype, molecular epidemiology and improving diagnostic assays

Technical abstract
A research network (OrbiNet) will be established, involving partner laboratories in 8 European countries and Israel. OrbiNet will enhance orbivirus research capability, provide training in advanced molecular and diagnostic techniques (e.g. reverse genetics (RG) techniques and reagents currently in use by partners 1 and 7), investigate key aspects of BTV epidemiology, and pathogenesis and develop new reagents and diagnostic techniques, during exchange visits between laboratories. This will facilitate molecular studies of RNA / protein function, virus phenotype, identification / modification of viral epitopes and (potentially) development of novel DIVA / 'marked' vaccine strains.